Photoinduced Force Microscopy of Nanosheet & Nanoribbon Edges

UKRI has recently invested in a Photoinduced Force Microscope (PiFM) which is used by The UK Catalysis Hub applied to local catalyst chemistry. This powerful tool – one of the few currently available worldwide – is ideally placed to provide a previously unobtainable detailed understanding of the edge chemistries of 2D nanomaterial edges. In this collaborative project, we will combine the nanomaterials expertise at UCL with the characterisation strengths of the UK Catalysis Hub to measure the IR spectra of nanosheet and nanoribbon edges with near atomic precision for the first time. These insights open bountiful opportunities across nanomaterial science from understanding and controlling nanoribbon synthesis mechanisms, to dictating edge-patterned functionalisaiton. Beyond the unparalleled insight into 2D nanomaterial chemistries, the work will further cement the UK and the UK Catalysis Hub as a world-leading centre for PiFM and advanced microscopy research.